ASIMOV - All Street Intelligent Model Orchestration and Validation

All Street Intelligent Model Orchestration and Validation (ASIMOV), is an end-to-end fully automated AI-as-a-service (AIAAS) platform for corporations. It deploys novel ML and NLP methods and big data processing so any company can build AI solutions without expert help. Our approach is totally disruptive, with new algorithms and ML techniques.

ASIMOV will use existing infrastructure and machine learning capabilities within our AI-powered sustainability platform Sevva, which provides automated sustainability assessment on all 70,000 listed companies.